Pop Up Oyster Hatchery

The Mumbles Oyster Company Ltd. is trialling the concept of a Pop-Up Hatchery to supply native oyster seed for the aquaculture industry and for use in native oyster restoration programmes in the UK.